New dietary strategies addressing the specific needs of elderly population for an healthy ageing in Europe

Technical abstract
The NU-AGE project will start by designing a new food pyramid for those over 65 years old. This will be developed from food based dietary guidelines used in Europe, illustrating the proportions of different foods that should be included in a balanced diet. The NU-AGE 65+ food pyramid will be designed to meet the nutritional needs of the elderly by emphasising nutrient-density, water, dietary fibre, vitamin D and vitamin B12. To study the effects of the NU-AGE food pyramid on health and ageing factors, elderly citizens across Europe will receive advice, fortified foods and other support to adjust their diets to match the pyramid. Food intake data, blood, urine and other samples will be collected and the results will be compared to those of elderly people not taking part in the dietary intervention. Alongside the dietary intervention, socio-economic determinants for food choice in the elderly will be investigated.

In particular at IFR we will investigate the effects of a specific type of diet on adaptive and acquired immunity in elderly individuals. Pre and post intervention analysis of circulating cytokines will be monitored along with more in depth immunological analysis that will give us information of the ability of the diet to modify and possibly potentiate the ability of the aged immune system to cope of infections.